Functional Metal-Nitrogen-Hydrogen Systems

Meeting the challenge of the transition to a sustainable energy system requires rethinking the way we generate and store energy. This transition will require new energy storage materials which can facilitate rapid, efficient, cost-effective and scalable energy storage. Metal-nitrogen-hydrogen materials are a largely overlooked class of functional inorganic solids which have the potential to contribute in a range of energy storage applications. They can be used as ammonia synthesis and decomposition catalysts, enabling the storage of large quantities of renewable energy for transport, taking advantage of ammonia's high energy density and easy transport characteristics. They show promise as ionic conductors with far greater conductivity than analogous oxide structures, which may be useful in new fuel cell and battery technologies. This Fellowship seeks to explore these properties and develop a family of metal-nitrogen-hydrogen materials for next-generation energy storage technologies.